Marine to Electric Power – SeNZe-Tech™ the Smart Way to Clear The Hurdles

The proposed detailed feasibility study with a data gathering element to inform on technology unknowns brings together a necessarily broad Team with the specific skills to evidence to the sector with a TeesSide demonstrator, that there will be a complete & viable "_well-to-wake_" solution with scalable innovative smart shipping technologies that place data at the heart of **Net-Zero** decisions to reduce greenhouse gas emissions, to achieve decarbonisation and improve air quality.

Many hurdles exist to "greening" the marine sector especially for the vital & booming **Crew Transfer Vessel** (CTV) market and one Operator says he "..has no intention of switching from conventional diesel propulsion in his fleet yet, and that the alternative fuels and battery options on the table now simply do not work."

"Clients are forcing CTV builders to build hybrid boats so they can 'tick the green box'."

This quote & others shows the sector is highly sceptical which is unsurprising seeing that Big-data in real-time has become the cornerstone for the development of all modern transport sectors except Maritime.

**Duodrive Limited** lead with their Contra-Rotating Electric Propulsion concept **Motodrivetrain(r)** which uniquely enables real-time thrust monitoring with AI motor-control to establish true "well-to-wake" datasets. Navigating the power of such a smart shipping technology to open the door to "greening Marine" will require a future demonstration by 2027 of a joined-up, viable supply chain incorporating the storage of fuel on-board, its conversion to electric power & management thereof and encompassed with a dedicated shore bunkering on the NorthEast Energy Park completing the **Net-Zero** solution.

This will form the basis of a data-driven deep-dive to understand how those hurdles to decabonisation can be surmounted with real-time data empowering all aspects from predictive maintenance to improving pedagogical models. Market related guidance will be provided from a CTV operator/vessel owner supported by leading Naval architect, both of whom have particular knowledge of the Offshore Wind Farm Operations & Maintenance. They will help frame the certification challenges for engagement with the **MCA** through knowledgeable partners.

Academic inputs from leading expertise in renewable fuel electric-generators at TeesSide University's _Net-Zero Industry Innovation Centre_ (NZIIC) & Cardiff University will look to create a _digital-twin_ to be proved with data garnered from the real-world ensuring that the most appropriate parameters are sensed, recorded and used. These academics will also work to disseminate the Project especially amongst those leading the regional delivery of the Renewable Fuels Economy.